innovative closure for drinks bottles

New Pink elephant Concept Design Limited has developed and patented a novel beverage and condiment vessel closure. Benefits lie with the innovative hygiene and user friendly operation. NPECD is now looking to licence the concept.